University of Durham and Isocom Limited

To develop world leading power converters for deployment in challenging environments, including space, aerospace and down hole, to facilitate a step change in capability for UK manufacturing